Decolonising Female Missionary Photography

My research will contribute to decolonising feminist art history through a study of photographs made by British
female missionaries working in Africa. European archives of missionary photography constitute one of the largest
visual collections of the late nineteenth-century colonial encounter yet photographs of and by missionary women
remain strangely absent from histories of photography; women's work; and colonialism. From a decolonial
perspective, my research will examine how female missionary photography gave aesthetic shape to colonial
ideologies of difference by mobilising evangelical sentiment and at the same time created a space of agency for
themselves as European women. In studying photographs by missionary women, I aim to explore contradictions
between post-colonial and feminist approaches, examples will include images of and by missionaries working in the
Congo, Togo, Nigeria and Zambia between 1876 and 1931: Alice Seeley Harris, Rebecca Wareham, Mary Slessor
and Mabel Shaw